Poa internet sharing model proof of concept

Poa internet provides affordable unlimited home internet to marginalized communities in Kenya, mostly urban poor and rural areas. By doing so, it enables people to actually tap into the informal or 'kadogo' economy and monetize the sharing of their internet connection. This sharing can be to alleviate cost OR to generate additional revenue streams, using the internet connection. Ranging from cyber cafe, video store, online writing jobs, offering WiFi to their customers or a paid home internet service to their neighbors. In addition, it allows them to become e-commerce click and collect agent, digital banking agent and many more opportunities. This will create resilience within the community with maximized value of the internet for both sharer as well as end-user, access to digital education resources as well as innovative last inch solutions